Transforming the high value joint replacement industry with additive manufacture

We plan to disrupt the existing supply chain model for orthopaedic surgery by utilising our pre-operative planning capability
to drive the ordering process. Additive manufacture already enables us to fabricate customised high-accuracy one-off
surgical instrumentation for complex orthopaedic surgery. By defining up front the specific operative requirements in
routine cases we can reduce costs for both the hospital buying the goods, and the implant company. This happens in two
ways: by avoiding inventory costs and by greatly reducing the instrumentation needed for each procedure. These benefits
are twinned with increased surgical accuracy, providing a higher value service for the patient. This project will develop an
innovative highly automated supply system, triggered by the surgeon's interactive request for an order. We will supply a
sterile customised instrument set manufactured in the UK, along with the correctly sized implant direct to the hospital.

Potential impact
We plan to disrupt the existing supply chain model for orthopaedic surgery by utilising our pre-operative planning capability
to drive the ordering process. This will impact on hospital efficiencies, on surgical accuracy and on supply chain efficiencies
for implant companies.